'Clothing the Palace: Indo-Persianate Textile Experience in the Courts of Northern India'

My PhD explores the use of textiles as creators of spaces, moods and sensory experiences, in the palaces of Northern India during the early modern period (c.1550-1800). It focuses on how the material properties of textiles contained and intensified multi-sensory activities, 'completing' architecture built in stone. The multi-dimensional and richly decorated royal fabrics of India had their own material and emotional agency, containing, capturing, reflecting and intensifying sounds (ragas, ghazals, classical Indian music and poetry in Persian and other languages), smells and tastes of courtly feasts, the heat, flickering lamp light and smells of perfumes and scents. These textiles created an ambience or an 'emotional mood' that is site-specific, shared, and that holds onto and contains traces of historical emotions and sensory encounters. Working through multi-disciplinary methodologies based largely in Indian philosophies of space, mood and the senses, my thesis aims to resituate textiles as a major part of palatial architecture, investigating how the palaces of Northern India were used, seen and felt.